Transformative Justice in Tunisia and Egypt

The Arab world was shaken in 2011 by a series of popular movements, collectively known as the 'Arab spring(s)', that have challenged long established authoritarian regimes. What will be the medium and long term impacts of these uprisings? Who is driving (and contesting) change, and what kind of change is being sought? This study addresses these issues in the context of the contested transitions in Tunisia and Egypt.

It is based on the following premise: for these uprisings to deliver on their potential will require transformative change that emphasises local agency and resources, the prioritization of process rather than pre-conceived outcomes, and the challenging of unequal power relationships and structures of exclusion. Such change is here named transformative justice. The overarching research question is: How is transformative change defined and delivered in the context of political transition (in Tunisia and Egypt), and which actors, institutions and structures drive and contest such change?

The study's aim is to analyse the agendas of those driving and contesting change using an actor-oriented perspective. Field research about 'drivers of change' - agents, formal and informal institutions, structures - and the four key areas of contestation (elections, constitutions, transitional justice, economic policy), will provide insights to local understandings of transformation and agendas for change. Actors interviewed will be as follows: the old political guard, military and police, economic and judicial elites, Islamic groups, youth, women, human rights organisations, trade and labour unions, and the urban and rural poor. A large interview data set (over 700 interviews) will be complemented by focus groups and basic quantitative analysis. The research will look at changing attitudes over time (conducting two sets of interviews, one year apart) and document a range of voices and perspectives (urban/rural, supporters/opponents of the revolutions).

The research will reach diverse audiences and maximise impact by using appropriate languages (Arabic, French, English) and media e.g. a project website; workshops and conferences; official, social and citizen media; public events; policy briefings, a tool kit and academic outputs; etc. In addition to conventional academic outputs such as peer reviewed articles and books, the research project will deliver three policy briefings -'Defining and Operationalising Transformative Justice'; 'Securing Transformation through Transitional Justice'; and 'Expanding the Scope of Transitional Justice' - and a transformative justice toolkit, outlining concrete strategies and entry-points for policy makers and practitioners. As such, the research will benefit policy-makers and practitioners (donors, inter-governmental agencies, policy think tanks, NGOs and civil society groups, etc.), as well as academics.

Research of this kind speaks to several ESRC strategic priorities, notably security, conflict and justice ('competing ideas of justice', 'changing patterns of conflicts'), and social diversity and population dynamics ('how diverse communities can minimise violent conflict while sustaining rights for all').

The research will represent a partnership between a White Rose (Universities of Leeds, Sheffield, York) and Worldwide Universities Network (WUN) research collaboration on transformative justice on the one hand, and the American University in Cairo (AUC) on the other. The research is multidisciplinary in range and methods and includes specialists in fields such as transitional justice, human rights, democratisation, development and political economy. Members of the Advisory Board have shaped the proposal and will engage with all parts of the research process. Local members of the Board will be particularly important in securing access to interviewees, advising on security, and framing dissemination and outreach strategies.

Potential impact
Impact will be secured through three pathways: 1) Civil society awareness in Tunisia and Egypt. 2) Governmental and inter-governmental policy. 3) Researcher and organisational networking and capacity building.

Beneficiaries and users of the research will reflect these pathways: 1) Grassroots groups, women's organisations, human rights NGOs, the media and the general public in Tunisia and Egypt. 2) Government representatives in Tunisia, Egypt and the UK, regional bodies such as the European Union (EU), African Union (AU) and League of Arab States (LAS), and international agencies such as the UN Development Programme (UNDP) and the World Bank. 3) Academic and NGO researchers. Dissemination methods will be adapted to the relevant user.

1) Civil Society:
- Documentation: Since the mobilizations started in Tunisia and Egypt, the pace of events has left few actors with the capacity to carry out documentation-related activities. The core research team will work with local oral history and archival projects to make the distinctive outcomes of this research publically available, e.g. via the website, and cross reference other projects where appropriate, subject to the willingness of interviewees to participate in such initiatives and security considerations.
- Engaging with the public: Where security allows, free public events will be hosted. Such events will allow audiences to engage with the project's preliminary and final findings. Short summaries of the main findings in appropriate languages will be made available. Local researchers will host the events and documenting audience feedback. Finding summaries will be posted on the project's website, twitter and other social media, and published in local newspapers, allowing for further public debate.

2) Governmental and Inter-governmental:
- Shaping national and regional policy agendas: Priority will be given to informing government policy in Tunisia, Egypt and the UK, and regional policy within the EU, AU and LAS. An ongoing conversation will be sought with government departments in Tunisia and Egypt. Where possible, contact Ministries will reflect the holistic approach to transformative justice e.g. Justice, but also Finance. In the UK the main interlocutors will be DFID and the FCO. Representatives from governments and regional bodies will be invited to Advisory Board meetings and to the final conference in York.
- Shaping international policy agendas: Key actors in shaping the transitional justice agenda - e.g. International Centre for Transitional Justice - are represented on the Advisory Board. But a transformative justice agenda requires a broader set of interlocutors e.g. the UNDP and the World Bank. Again, an ongoing conversation will be the objective, and representatives from these actors will be invited to Advisory Board meetings and to the final conference in York. The policy briefings and the transformative justice toolkit will be directed primarily to this audience (as well as to national and regional policy actors).
At national, regional and international levels the aim is to inform holistic, locally driven policy responses to structural problems.

3) Researchers and Organisations:
- Creating local and international networks: The project will create a network of scholars and practitioners interested in transformative justice - the network will build on links between White Rose and WUN universities and local actors represented on the Advisory Board, and strengthen under-developed connections between relevant parties in Tunisia and Egypt.
- Researcher and organisational capacity building: The research process will build long term, institutional and organisational research capacity by engaging local researchers and Advisory Board members. Young researchers will be prioritised in this process as will the development of a PhD network, with strong roots in both Tunisia/Egypt and the UK - as part of creating local and international networks.